'The ground became sour': the representation of soil, burial, and unearthing in contemporary British and North American folk horror

This project explores the ways in which historic and contemporary folk horror stories around soil and earth have shaped perceptions of and interactions with rural land in the UK and USA. I will bring scientific research on the connections between soil, public health, and bodily wellness into dialogue with dark folkloric narratives - particularly those that rely on burial, decay, and exhumation - to understand how the recent folk horror revival is connected to rising environmental anxieties about soil erosion and the pollution of land used for food production. The project will apply and evaluate the concept of One Health as defined by the WHO to assess the connections between the land, its soil, and the people who live upon and tell stories about it.

The project will be based on, and contribute to, three main research fields: medical humanities, folk horror, and agricultural humanities. This project will fill a major research gap, for soil as an active agent in literature and popular culture has not received adequate scholarly attention despite the essential role of soil in the health and survival of all life on earth.